Project Starling

Flylogix provides low-cost, long-range Unmanned Aerial System (UAS) operating Beyond Visual Line of Sight (BVLOS). They currently service the offshore energy sector in the UK. This project with leading telecoms developer, Cambridge Consultants, and the leading offshore drilling contractor, Transocean, enables a centralised command and control capability from headquarters by solving integration, cost and reliability engineering problems to deliver a low-cost communications system, infrastructure and associated concept of operations. This product and service improvement is achieved by tackling the command & control component within the complex system of UAS operation. This facilitates the remote piloting of a UAS from a central control centre. Critically this project reconciles the competing requirements of high reliability demanded by regulators and low-cost demanded by customers.